University of the West of Scotland and Phoenix Instinct Limited

To embed advanced composite structures finite element design capability to underpin the design and development of a new range of SMART Ultralight wheelchairs.